Structural dynamics of Augmin in the creation of microtubule branches

Cell division is a fundamental life process. It requires the precise nucleation and organisation of protein fibres, microtubules, into a mitotic spindle capable of chromosome segregation. The Augmin protein complex recruits the cell's major microtubule nucleator, the gamma-tubulin ring complex (g-TuRC), to pre-existing microtubules. This PhD will use cutting-edge hydrogen/deuterium-exchange mass spectrometry (HDX-MS) approaches and protein purification to visualise the precise molecular changes that occur to these protein complexes when they interact with each other. As such, it will provide crucial information as to how Augmin's dynamic behaviour relates to its cellular function. This PhD project is an opportunity for an ambitious and interdisciplinary scientist to join our team of researchers. The project will fit at the core of the group research activity of both the Phillips and Wakefield groups. The student will be supported and assisted by other members of these groups, including cell biologists, protein engineers and structural mass spectrometry experts. The student will learn hydrogen/deuterium-exchange mass spectrometry, Drosophila husbandry, cell culture, biochemistry, protein chemistry, plus familiarization with several programming languages, mathematical modelling and statistical skills.